Happy Confident Kids Whole School Programme

It's time to give schools the tools needed to create environments that teachers and students want to be in and can thrive, not just survive. Creating a school environment that is positive can then reduce the burden on the health system, increase school performance and the overall well-being of communities.

Our whole school programme will take all our tried and tested transformational Happy Confident Kids tools and package them up for a holistic and immersive approach.